AGRITRACK: INNOVTIVE SUPPLY CHAIN MANAGEMENT FOR AGRICULTURE IN KENYA

AGRITRACK is a project looking to assess the feasibility of Trackchain, in Kenya, to help companies and communities improve supply chain management by consolidating metrics across various sectors of the supply chain. It identifies the structure of the supply chain, suppliers, and all risks associated with them to help companies improve the manufacturing supply chain amid times of crises, enhance food security and standards and reduce corruption.
TrackChain facilitates tracking of environmental, economic, health, and social consequences of different agricultural production processes, making it possible to calculate the"true cost of food", which will help meet consumer demand for transparency. Additionally, it helps communities, and small-scale producers within them, to harness efficiencies brought about by enhanced traceability and transparency. It could also help to improve producer revenue, market access and provide easier access to capital and trade finance.

Kenya is the country for focus initially. Over 2015-2019, Kenya's economic growth averaged 5.7%, making it one of the fastest-growing economies in Sub-Saharan Africa. COVID-19 has hit Kenya hard. However, the Agricultural sector has continued to grow robustly. The world bank highlights blockchain amongst the most promising high-impact solutions for the challenges facing Kenyan agricultural stakeholders.

Addressing the challenges posed to agriculture/food systems in the developing world requires innovation and collaboration rooted within long-term technological investment and partnership. In general, the food and agriculture sectors are far behind other sectors when it comes to investment and take-up of technology. This under-investment is even more pronounced in the developing world given that 75% of investments in this area are made in the developed world which itself highlights the inequalities

Trackchain, provides a foundation to address many of today's food-systems issues in addition to contributing to the advancement of the Sustainable Development Goals -- and has potential throughout developed and developing markets.

Multi-stakeholder collaborations focused on inclusivity and innovation are vital to optimizing the potential benefits. TrackChain intrinsically fosters collaboration through its focus on Distributed Ledger Technologies and the business model is designed to minimise barriers to entry/take-up

The United Nations Global Compact defines"supply chain sustainability"as the"management of environmental, social and economic impacts, and the encouragement of good governance practices throughout the lifecycles of goods and services".Supply chain policies and programmes, like traceability, offer key opportunities for companies to scale up their sustainability practices, thus contributing to the advancement of Sustainability Development Goals